Production of Proof of Concept of a Novel Thermodynamic Cycle

A domestic heat and power unit designed to be used in conjunction with or as part of an already existing heat source in the home (i.e. a multi fuel stove). The unit will be silent, sitting comfortably in the centre of the home setting and allow the owner complete control of the power they consume. Ultimately the unit will entirely remove the home's reliance on conventional power stations, improve its efficiency and will result in a dramatic reduction in carbon emissions.